University of Exeter and JockeyCam Limited KTP 22_23 R4

To develop and embed the knowledge for sensor integration on jockey helmets to capture data on horse and rider movement in elite horse racing. To facilitate an industry leading data-driven approach to improve jockey health, welfare, and performance, and an enhanced state-of-the-art, real-time entertainment experience for fans.